Food insecurity and mental health during the cost-of-living crisis: A quantitative application of cumulative inequality theory using two UK datasets a

To develop a conceptual framework for understanding and evaluating how
cumulative dis/advantage promotes vulnerability to (i) contemporary food insecurity experiences in the UK, (ii) poor mental health, and (iii) food insecurity-mediated impacts on mental health.
To quantitively evaluate the effects of cumulative dis/advantage on
contemporary food insecurity outcomes in the UK.
To quantitively evaluate the effects of food insecurity on mental health
outcomes in the UK, and whether these effects are distinct from cumulative
dis/advantage as a driver of poor mental health.